ESRC Centre for Corpus Approaches to Social Science (CASS)

Corpus linguistics is a UK success story. It is an approach to the study of language, pioneered in large part by UK researchers, that uses computers to permit the analysis of millions, or even billions, of words of data to look for patterns of usage that are not necessarily observable otherwise. It is now an increasingly widely used approach to the study of language by linguists. This proposal is for the establishment of an ESRC research centre dedicated not simply to corpus linguistics, but to bringing these latest techniques in linguistic analysis to bear on a range of questions in the social sciences.

Corpus linguistics has revolutionised linguistics, changing the way language is analysed and how languages are taught. Beyond linguistics, it has profoundly altered how computers can engage with human language - corpus methods lie behind many of the most effective language technologies today, such as web searching and voice recognition. Yet the analysis of language is not the sole preserve of linguists but, rather, is a thread that runs through all of the social sciences. For that reason, this Centre's express goal is to bring the benefits of the corpus approach to as wide a range of social science disciplines as possible. The social sciences have not, so far, benefitted notably from this change in approach to the study of language. We will change that. This is obviously a long-term objective, as practices will not change overnight; a period of persuasion, based on a clear demonstration of the benefits of the corpus approach, is needed. We also need to train a new generation of social sciences researchers to use these techniques. So, building on an initial five year investment by the ESRC, the Centre will work for 15 years to facilitate the uptake of corpus techniques in the social sciences. In doing so, it will turn one UK success story - corpus linguistics - into another: corpus informed social sciences.

As noted, we will proceed by persuasion, and the best form of persuasion is to produce new research findings of the kind that this new approach to social science is uniquely well-placed to make. Accordingly this Centre will work across the full range of the ESRC's strategic challenges, including developing new approaches to the study of hate speech, exploring how people talk about climate change, looking at the role religion can play in enabling new migrants to the UK to integrate into UK society, and looking at how changes in corporate governance are communicated. This Centre will make a difference to how social science is undertaken in the UK. In doing so, it will provide a series of insights into key social questions facing the UK today.

Potential impact
This Centre is designed to benefit a wide range of academics and non-academics.

A range of non-academic beneficiaries have been identified for each of the linked projects that Centre proposes to pursue; these are noted against each research project in section 4.2.1-4.2.7 in the Case for Support, and include policy makers and other government bodies, non-governmental organisations, local community organisations, and educators. Our College of Project Ambassadors includes individuals representing such non-academic constituencies. Our Ambassadors have agreed to advise the Centre and to disseminate its projects' results to others in their area.

Non-academic consumers of research will benefit from the projects pursued by the Centre in at least two ways. Firstly, the projects are producing research of relevance to a number of pressing contemporary issues that should be of interest to a range of organizations in the public and private sectors. Secondly, the transformative nature of the corpus approach provides, in itself, a substantial benefit for users of social science research: the findings that emerge from the work of the Centre, and from the work of academic beneficiaries (see below) and our capacity-building activities, will represent a substantial advance on the results that users have had access to heretofore.

The public should also benefit from the outputs of this Centre in at least two ways: i) some of the Centre's projects touch on issues in which there is substantial public interest, for example hate speech - we will respond to that public interest by ensuring that there is a timely communication of research findings to the general public; ii) the consumption of our research findings by policy makers in particular holds out the prospect of these findings having a beneficial impact on public policy, hence indirectly impacting upon the public.

The academics that will benefit from the Centre come not only from linguistics, but from a range of subjects in the social sciences. The goal of the Centre is to reach out to and change the research practices of scholars across the social sciences, initially through our linked projects in the areas of Accounting and Finance, Criminology, Geography, Psychology, Religious Studies, and Sociology. We will also reach out to scholars via our training events and career development opportunities. We will change their research practices by demonstrating the advantages of combining the corpus approach with other approaches to the analysis of language. As noted in the Case for Support (section 3.3) the benefit for them will be access to a transformative approach to the study of language. Given that language is woven into the fabric of many social science research questions, that transformative effect easily translates into a general step-change for disciplines in the social sciences. We will work to ensure the uptake of this approach to the study of language by communicating our results to a very wide range of academics and training a large number of junior and senior academic from across the social sciences in the use of these techniques.

Ensuring that the Centre has the impact it promises is of vital importance to this proposal. In consequence we have worked with academics from a range of disciplines to design this Centre. Similarly we have consulted with public and private sector organizations to make the Centre proposed here of genuine use to them. Similarly, we have made sure that the Centre itself contains a broad range of social scientists and has, from its inception, access to a range of research consumers both in private industry and in the public sector. By designing the Centre in consultation with those who should benefit from it, and by working throughout the life of the Centre with those who can gain from our work, we ensure that the promise of this Centre can be realised for the good of the academic community, the private sector, the public sector and general public.